Engaging Citizens in soil science: the road to Healthier sOils (ECHO)

The overall aim of ECHO is to engage EU citizens in soil health increasing their knowledge, by generating new data on the health status of EU soils to complement existing soil mapping and soil monitoring in EU Member States, and awareness on the ecological and societal importance of soils. ECHO is based on 3 main principles: 1) to engage citizens motivating them to protect and restore soils; 2) to empower citizens by providing knowledge and an active role in data collection; 3) to enable citizens to directly participate in decisionmaking on soil issues. ECHO will achieve this through co-creation with target societal groups as a cornerstone of delivering a step
change in increased soil literacy in society across Member States. ECHO will develop tailor-made citizen science initiatives across EU Member States taking into account different land-uses, soil types and biogeographical regions as well as stakeholder needs, overcoming the recognised challenges related to age, culture, background and language (28 initiatives with 16500 sites assessed). Our ambition is to actively involve and engage citizens building the capacities and knowledge to promote soil stewardship across EU and foster social change through trust and improved understanding of soil. ECHO will create ECHOREPO, a long-term open access repository, fed with
citizen science data to be exploited not only by scientists but also by the general public and end-users. This will leverage and provide added-value to existing data and other relevant soil monitoring initiatives. ECHO´s consortium consists of 16 participants with 9 leading universities and research centres, 5 SMEs, and 2 Foundations. The participants from small companies and foundations, as business and civil society representatives, are complementary to the soil and social sciences experts of academic partners and crucial to achieve the
ambitious goals of ECHO.